PitchForMe

PitchForMe plans to build a platform which gives insight into the real person prior to meeting, from which employers can make informed hiring decisions. An employer would be able to fully understand a candidate’s qualities. Through a cloud based dashboard solution they will be able to find people who have aligned values and truly fit their company. Also included would be personality traits, video pitching, and work histories. Personality profiling would be available which determines strengths, how an employee works within a team, and areas for development.